The gesture within matter: drawing through material

My primary research question asks to what extent drawing is matter? If matter itself can perform the actions of drawing, what does this mean for drawing as an art practice?

I aim to respond to and take further the provocation that drawing can be within matter; that drawing is matter. I arrived at this position through Karen Barad's theory of intra-action within matter, an iterative becoming within material, and the New Materialist removal of the binary distinction between the human and nonhuman. This discourse reinforces the idea that the gesture of drawing can derive both from human activity and from the material itself. The research I propose will concentrate on the effect of materiality on an essential language of drawing; how this can shift both the concept and physicality of drawing. The focus will be on the doing of material.

In using this stance as a position from which to develop my artistic practice and produce new work, I will investigate the form that drawing can become when we recognise the ability of matter to perform the tropes of drawing. In pursuing the assertion that drawing is matter, this opens up questions about the agency of materials, that drawing is not an autonomous activity but one that takes place within and amongst materials.

The research topic sits at the intersection between drawing and New Materialism. The project will require me to develop an original vocabulary of drawing that I anticipate will fluctuate throughout the course of the research. Current New Materialist discourse will feed into a conceptual framework for drawing, making the research timely both through this unfolding theoretical underpinning, and the recent re-focusing on drawing practice and re-evaluation of this medium. This shifting framework will be a catalyst for an idiosyncratic practice, being experimental and exploring active material gestures.

The research embarks from and builds on a recent renewed celebration of drawing as a medium in its own right, rather than as a precursor to painting or sculpture. This is exemplified by the current show at the British Museum, 'Pushing paper: contemporary drawing from 1970 to now', the first exhibition at the museum dedicated solely to the genre, and highlights how artists are actively pushing of the boundaries of what drawing can be, with expanded practices that question its relationship with language, sculpture and moving image. My research project aims to take on board both the historic notions of drawing and the more recent questioning of the medium, to apply to a reflexive making process that will work in conjunction with the matter and material of drawing.

My project will offer an original contribution to the field of contemporary drawing practice and research, specifically adding to the emerging field of New Materialism and visual art. The research open up the activity of drawing to materialist thinking, the coming into being of the drawing as the area of questioning, removing the binaries of maker and passive matter and seeing drawing enfold from and within matter itself. Marsha Meskimmon and Phil Sawdon, in Drawing Difference: Connections between Gender and Drawing, touch on this principle of material transformation within drawing, using Karen Barad's concept of intra-action to observe the act of becoming in drawing based on the productive encounter of materials. My project takes this on and aims to pursue this key idea in greater depth and develop this concept through practice in order to gain new knowledge about how such a practice can manifest. I will draw from the practices of Edith Dekyndt and Anna Barriball, and those whose work addresses medium as concept such as Sara Barker and Dan Shaw-Town